Phase boundary mapping for the discovery of improved thermoelectrics

"This is a PhD research project in Chemistry
Thermoelectrics convert waste heat into electricity and are considered an important component of a sustainable energy future. This project aims to improve the performance of Zintl-type thermoelectric materials based on abundant elements using phase boundary mapping. This recently discovered approach allows for a systematic variation of the defect chemistry through careful exploration of the phase diagram. The PhD project will use this new approach to investigate a range of Heusler and Zintl phases which the research group has worked on extensively, and for which all necessary equipment is available in the research group. The research will also include experiments at large neutron and synchrotron facilities, including the ISIS neutron and muon source and the Diamond Light Source."